Reliable and accessible electronic textile for stroke rehabilitation

Stroke is a highly prevalent age-related disease and the UK population affected by stroke is projected to increase from 1.3 million in 2022 to 2.1 million by 2035\. Stroke has been identified as a clinical priority in the NHS Long Term Plan. Transformation of innovative technologies into affordable and accessible products is essential to achieve the UK government's ambitions on healthy aging to "ensure people can enjoy at least 5 extra healthy, independent years of life by 2035 while narrowing the gap between the experience of the richest and poorest".

Functional Electrical stimulation (FES) is a type of electrotherapy device which sends a mild current through electrodes placed on the skin to exercise muscles and improve movement function. This project will develop a FES device built into a fabric sleeve that stroke survivors can use independently at home to exercise the hand and arm without needing support from their family members and carers. The device is comfortable to wear and easy to use. The electrodes are printed on an aesthetic sleeve and connect to a FES control unit via a flexible magnetic connector. The electrode sleeve together with the connector are washable and reusable allowing long term use.

This project will enable Conductive Transfers to work with a university and an electronics consultancy company to develop an innovative medical device to address the unmet clinical need. The team will work with the stroke community and healthcare providers to ensure that end users' needs are considered in the entire product design and development process.